Mamba Sounds: Bridging The Gap

Mamba Sounds is improving the Afrobeats music scene with a digital platform designed to redefine the collaboration process for artists, producers, and sound engineers globally. Unlike traditional music production platforms, ours is uniquely curated; we actively facilitate collaborations by matching creators we believe will synergise well, ensuring each project's success from inception to post-release.

Our initiative centralises around a community-driven ecosystem, where Mamba Sounds meticulously selects and works with artists and musicians to collaborate on singles, albums, and more, published under our independent label. This approach allows us to maintain high-quality standards and foster unique musical creations that might not have been possible.

Upon completion, these projects are released under the Mamba Sounds label with revenue splits and rights management handled directly by us. This ensures fair compensation and copyright protection for the artists, providing them transparency and the freedom to focus solely on their craft.

By launching this platform, we aim to make collaboration and visibility more accessible to a broader range of talents and open new revenue opportunities through platform subscriptions, partnerships, and licensing. Mamba Sounds is not just facilitating musical collaboration; we are building a new generation of Afrobeats artists and reshaping the music industry's future.